Integrated Digital Healthcare Diagnostic Network

Relaymed is looking to explore the technical and commerical potential of collaborations in the US

healthcare network to significantly expand its product and operations.

This feasibility study proposal centres around the establishment of a key collaboration with a major

partner in order to leverage each others core competencies for mutual long term benefit.

To undertake this study, we will be travelling extensively to the US in order to build the technical and

commerical relationships necessary. As the single biggest healthcare market in the world, the US offers the

best route to building a highly successful UK SME operating in digital healthcare.